Regulation of Developmental Gene Expression through Control of Transcriptional Elongation

Every cell in the human body must ensure that it switches on the correct set of genes - failure to do this may lead to death of that cell or cancer. Many of the genes found to be incorrectly switched on or off in cancer cells are normally required to control our rapid growth as a developing embryo. In an adult, abnormal regulation of these genes may trigger cells to start multiplying again, leading to tumours or leukaemia. Thus, understanding the molecular mechanisms that regulate gene expression in healthy cells in the embryo is critical for understanding what goes wrong in cancer.
I will use the fruit fly, Drosophila, as a model system to study normal gene regulation in developing embryos. Although a fruit fly and human may look very different, research over the past 30 years has shown that the same genes control development and gene expression in all animals, including Drosophila and humans.
Results obtained from this research will reveal new mechanisms affecting gene expression in embryonic development and cancer, and thus may lead to novel strategies for cancer treatment.

Technical abstract
Control of gene expression is crucial for the development and survival of all animals. Incorrect gene expression can lead to death or severe abnormalities during development, and in adult life may cause cancer. Recently, transcription elongation has become recognised as a critical point of control during the expression of many genes during development. For example, half of the genes that initiate transcription do not produce detectable transcripts in human embryonic stem cells, indicating that there is widespread inhibition of transcript elongation (Guenther et al., 2007, Cell, 130:77-88). Aberrant regulation of transcriptional elongation has been implicated in a number of human diseases including acute myeloid leukaemia (Conaway, J. W. & Conaway, R. C., 1999 Annu Rev Biochem, 68:301-19).
Little is known about how contextual cues are integrated by proteins in the elongating polymerase complex to modulate transcription. However, two factors that interact with the polymerase have been implicated in gene-specific control of elongation; Spt5 and Negative Elongation Factor (NELF; for a recent review of the field see Saunders et al, 2006, Nat Rev Mol Cell Biol, 8:557-67).
The aim of this proposal is to ascertain the molecular mechanisms regulating transcriptional elongation in response to developmental cues. My central questions are: Which factors are involved? How do these factors interact with each other and RNA polymerase? To address these questions, I will both analyze known regulators (Spt5 and NELF) and identify novel factors, using developmental regulation of gene expression in Drosophila as a model system.
The known key regulators of transcriptional elongation in humans are conserved in Drosophila. I will exploit the many technical advantages of Drosophila (including genetic tractability, vast collections of mutants, fully sequenced genome with mature annotation, short generation time, and externally laid eggs) to analyze the roles of Spt5 and NELF during development in vivo. In parallel, I will use a combination of yeast two-hybrid and biochemical assays to characterize interactions between Spt5, NELF and candidate regulators, and to screen for novel factors regulating transcriptional elongation.
The results from my research will extend our knowledge of the fundamental process of transcription and will impact on studies of gene expression, developmental biology and stem cells. Furthermore, understanding the mechanisms mediating gene-specific control of transcriptional elongation will help to identify key regulators, possible pathways of mis-regulation and potential targets for future pharmacological intervention in cancers.